Galatea: Empowering the Virtual Fashion Model

Our project to demonstrate Galatea, a flexible tool for the planning and production of fashion and advertising events. Galatea will enable high quality content creation and allow designers and models to work remotely while collaborating in a virtual space.

The Extension for Impact funding will allow us to extend our work to develop a virtual photo shoot service using virtual models in nearly any imaginable setting. Virtual photo shoots will enable retailers, advertisers, and other businesses that require the services of photographers, stylists, lighting technicians and fashion models to collaborate remotely, reduce photo shoot costs, and promote sustainability by avoiding needless travel.